EuroFAANG: A European infrastructure for farmed animal genotype to phenotype research

This proposal describes concept development and conceptualisation of a EuroFAANG (European Functional Annotation of ANimal Genomes) infrastructure to realise the full potential of genotype to phenotype (G2P) research across species, breeds and populations of farmed animalspeciesin Europe. To achieve accurate G2P predictions, it is necessary to be able to refine and characterise highly complex traits as sets of intermediate informative phenotypes along the entire cascade from genome to cell, organism, environment, population and across different environments. The goal of the EuroFAANG infrastructure is to streamline use of interdisciplinary capabilities for G2P research in terrestrial and aquatic farmed animals and provide transnational access to all of the relevant facilities, expertise and knowledge to European stakeholders. This will address the need to bring together national facilities at the pan-European level in the field of animal genetic resources, phenotyping and breeding, and animal health, which was identified as a gap in the infrastructure landscape by the 2021 ESFRI Roadmap. The proposal builds on the foundation provided by the five current H2020 EuroFAANG projects, AQUA FAANG, BovReg, GENE-SWitCH, GEroIMO and RUMIGEN and connects with existing infrastructures for data management and animal agriculture in the European research infrastructure landscape. The institutions and organisations involved have world-leading expertise in fundamental and applied farmed animal science and consolidated established connections to European stakeholders in farmed animal science. The outcomes of this proposal will lead to better alignment of the development of the research infrastructures landscape for the advancement of excellent farmed animal science and frontier G2P research in Europe and globally.